Rapid Asbestos Detection Device

Asbestos is a naturally occurring fibrous mineral with extraordinary tensile strength &
excellent resistance to heat & chemicals, making it an attractive building material. It was used
extensively up to 1999 before its ban in the early 2000s due to its devastating health &
environmental impacts. The WHO estimates 170k people die p.a. from asbestos related lung
cancer, mesothelioma & asbestosis resulting from exposure at work. In the UK, asbestos still
kills c.5k workers p.a. (HSE).
Asbestos management is a critical aspect of any building management activity. The current
practice of detecting & recording if & where asbestos is present is however extremely
inefficient both in terms of time & cost: If asbestos is suspected, a site can often be
completely shut down with a professional surveyor appointed (often after a couple of days) to
take numerous (often 100+) invasive samples of asbestos containing materials (ACMs) (15
mins/sample) which are then analysed in a lab (up to 48 hrs, £5/sample). Only then is it
known if asbestos is present & appropriate action taken. The cost of delays & sampling can
therefore be significant.
Greenwall recognise that a significant business opportunity exists for a portable, costeffective,
real-time asbestos detection device capable of immediately detecting whether
asbestos is present (in situ) in any building or material, effectively supporting both the
identification & subsequent management of this hazardous material. Initial PoC studies based
on the use of Near Infrared spectroscopy have indicated a time reduction per sample of 13
mins, reducing cost significantly & with 98% accuracy in asbestos detection, significantly
reducing the need for intrusive sampling & lab analysis. This project seeks to advance the tech
to develop a validated pre-production prototype to be used in field trials prior to
commercialisation. The tech will be targeted towards the professional asbestos surveying mkt
as well as the general construction sector